Business Support Expertise during COVID-19

"Quick-Point" helps businesses and individuals get the answers they need on how to continue trading during the coronavirus, what kind of support is available and will it be applicable to their businesses. It is powered by a chatbot which will provide analysis of a company's financial status and help to understand their internal processes, making recommendations on an individual basis.

"Extension for Impact"

Whilst the Government extends and constantly adapts the support program provided for businesses and the self-employed during coronavirus, there is a need to continually update the information held within the Chat Bot content and prolong the period of consultation in Finance, Law and HR up to the end of March 2021.